PATT Travel Support for Astronomy/Planetry Science Research at Leicester.

The acquisition of new data to support discoveries in astrophysics, planetary science and cosmology provides the chance
to extract more value from the efforts and funds contributed by the UK community into space missions, and survey efforts.
The ability to make bespoke folow-up and preparatory observations in support of space-based work adds to the impact
these existing investments have.